Learning From Monetary Policy Announcements

This paper analyses the impact of learning from monetary policy announcements on macroeconomic variables and asset prices within a stationary New Keynesian model with Calvo price setting. I extend the standard framework along two dimensions. First, the representative household exhibits generalised smooth recursive preferences which allows me to separate risk aversion, elasticity of intertemporal substitution, and ambiguity aversion. Second, the central bank follows a Taylor rule with a ZLB constraint, and additionally, is subject to a monetary policy shock which nests a hidden two-state Markov process with noise. Then, the agent observes the interest rate and updates the beliefs on the hidden regime via Bayes' theorem. I document that indeed, learning can have a significant impact on policy functions of macroeconomic and asset pricing variables.